Manipulation and instabilities of Bose-Einstein condensates

A Bose-Einstein condensate (BEC) is a new state of matter that was first predicted in 1924, but only realised in 1995: an achievement that led to the award of the 2001 Nobel Prize in Physics. Recently, the use of condensed matter systems to trap and manipulate BECs has attracted considerable attention. For example, in atom chips electric currents flowing through micron-scale wires on a semiconductor surface trap atoms just above the surface. There is also great interest in experiments performed at MIT, in which BECs undergo quantum reflection from the attractive potential near a silicon wafer. Recently, I showed that the anomalously low reflection probabilities observed for approach velocities < 2 mm/s originate from the production of solitons and vortices, which fragment the BEC [Phys. Rev. Lett. 95 073201 (2005)]. This work demonstrates that semiconductor surfaces provide powerful new tools for manipulating BECs. I propose to explore such structures through a combination of advanced theoretical modelling of BEC dynamics, surface fabrication, and BEC experiments, which will be performed by my collaborators at MIT.To understand how BECs reflect from surfaces, I will first develop a theoretical framework that includes both the condensed and non-condensed atom fractions. This will build on expertise acquired during my Royal Society Fellowship at the University of Otago, where I am developing a formalism that gives a more complete description of the instabilities of BECs undergoing quantum reflection. In the first stage of my EPSRC Fellowship, I will use this method to investigate how depletion of the BEC, and the production of a scattering halo, affects quantum reflection from silicon. Next, I will apply this technique to other BEC problems: in particular dynamical instability of BECs in optical lattices and the evolution of BECs containing topological excitations. Since a flat polished silicon wafer can be used as an atom mirror, more complicated manipulation is possible by using a surface that is either curved or imprinted with etched patterns that control the dynamics of the reflected atoms. A key aim of the Fellowship is to develop a range of such atom-optical devices to manipulate, focus, and trap BECs. Nottingham is the ideal host, being one of few institutions worldwide to have the state-of-the-art computing and semiconductor nanofabrication infrastructure, combined with expertise in both cold-atom and semiconductor physics, required to undertake the work proposed. To design effective patterned-surface devices, I will first determine whether reflection from the surfaces causes instabilities or dynamical/thermal excitations. The knowledge and techniques acquired in Otago will enable me to perform all of the calculations required to design samples with parameters optimised for experiments. Throughout the development process, there will be close integration between theory, surface fabrication, and experiment. In the second and third years of the Fellowship, I will take the devices to my experimental collaborators at MIT and Otago and work with them on the planning, execution and interpretation of experiments that explore how BECs interact with the semiconductor surface structures. I will use detailed theoretical simulations of the BEC motion to interpret effects arising from the nonlinear inter-atomic interactions: in particular solitons and vortices, modulational instability, and scattering halos. I will optimise the design of the semiconductor surfaces through iterative feedback between the theory, fabrication, and experiment.Focussing BECs by reflection from etched zone plates could provide an effective way to produce high-density BECs, load chip traps, create arrays of BECs, or convert an uncondensed atom cloud to a BEC. I will use my calculations to assess the feasibility of such applications and design next-generation devices that operate by exploiting the intrinsic properties of semiconductor surfaces alone.